Wireless Energy and Light Control and Monitoring Equipment

The project aim is to develop the most advanced wireless based street lighting control
system which will automatically dim lights and include the latest smart metering
technology. The wireless network will automatically configure, extend as lamps are
installed and self heal in the event of a fault. In addition the system will remotely
monitor individual lamp power consumption, lamp efficiency and report faults
automatically to a central Data Centre. The syst~m will be scalable and control
multiple networks with each network typically comprising of 500 street lamps but
capable of larger networks up to 2500 lamps
The project output will consist of three main components. A small Wireless Lamp
Controller for fitting to the top of each street lamp which will replace the light sensor
normally found for controlling a street light. The Wireless Controller will have the
ability to switch the lamp on and off and also dim the lamp automatically using the
latest dimmable ballasts (starters). The Lamp Controller will be designed with low
cost smart metering technology and monitor the power consumption of the lamp,
quality of power supply and other performance parameters. In addition the Lamp
Controller will communicate via other lamps in daisy chain fashion to the wireless
Gateway. The Wireless Gateway will be of similar enclosure design to the Lamp
Controller but will be fitted with a GPS/GPRS module and light sensor. The Gateway
will act as the master controller for the complete network of lamps and issue group
on/off/dim commands over the network and gather data from the individual lamp
controllers. Data will be transferred via the GPRS/GSM module to a hosted server to
provide a Central Data Centre with web based real time viewer and query facility.